Governing artificial intelligence through technical standards: the Chinese approach and its international consequences

This research seeks to demystify China's role in international standards setting for AI through understanding the substance of AI governance norms being promoted, the process through which these norms are being exported at international standards bodies, and the consequences they are having for AI governance internationally.